Data Led Emissions Management (D-LEMA)

"If you can't measure it, you can't improve it."

If you cannot measure something and know the results, it is very hard to get better at it. If you wanted to improve the green efficiency of your house, a smart meter allows you to monitor how much energy you are using and allow you to make changes if you need to. This project will act as a smart meter for port emissions, enabling port managers to easily see where GHGs are being emitted and allowing them to make behavioural (or regulatory) change.

The UK is one of the world's leading maritime nations. Its status is built upon a remarkable historical foundation, geography, and a large and vibrant economy. The Sixth Carbon Budget brings forward the UK's emission reduction target by nearly 15 years. This project brings together a prominent UK Catapult (ORE Catapult), the UKs leading offshore test facility (Smart Sound) and highly skilled UK software developers (CSL) to tackle one of the biggest issues of our time -- Vessel emissions.

While the UK leads the world in terms of innovation, it is essential to track where any future innovation will have the most impact. The proposed project develops a digital platform that gathers, analyses, and trends the emissions associated with vessels at port, providing key information on where and how emission reductions can be made.

The Key project objectives are:

?Establish and develop a software platform fit for purpose (emission monitoring)

?Have the platform gather information on port and vessel activity

?Run algorithms to determine emission impact from the vessel activity information

?Create knowledge insights from the emission impact data to enable change

?Analyse, report, and disseminate key findings to a wide audience.

This project builds upon proven solutions to provide an innovative approach to the analysis of vessel emissions, a sector that, to date, has lacked a clear analytic methodology. It will utilise the ION Geo Marlin solution as a base, proven over more than 150 global deployments, to integrate data from an existing activity database. The resulting solution will provide historical backlogged performance analytics as a baseline, as well as close to real-time performance analytics via a range of standard dashboards that will enable the port and vessel operators to review performance.